Mechanisms, consequences and regulation of pH non-uniformity in 3-D tissue structures: implications on cancer therapy

Our aim is to study the mechanisms that regulate the acid/base balance (pH) in multi-cellular tissue, with particular emphasis on tumours.
Living cells produce acid, an end-product of metabolism. Acid must be vented out of cells, to the nearest blood capillary, in order to maintain an intracellular pH (pHi) that is permissive for healthy cell function. Efficient venting of acid is also necessary to maintain uniform pHi across multi-cellular tissue. This is particularly critical for under-perfused and metabolically-active tissues, such as developing tumours, where variable cell-to-capillary diffusion distances predispose to pHi-gradients and core-acidity.
Although significant progress has been made in the field of pHi-regulation in isolated cells, little is known about the integrated mechanisms that operate at tissue-level. Molecules likely to contribute to the latter include pH buffers, carbonic anhydrase enzymes, gap junction channels and acid/base membrane transporters. We will investigate these mechanisms using molecular biology, pH imaging and computational modelling. The research will use large, three-dimensional clusters (‘spheroids’) of cancer-derived cells as an in vitro model of developing tumours.
The good survival prospects of cancer may suggest that efficient mechanisms for venting acid are implemented in tumours. Inhibiting these mechanisms may offer novel therapeutic strategies for treating cancer. Manipulation of pH within and outside cells may also affect the cellular uptake of certain weakly basic drugs that are currently used in chemotherapy.

Technical abstract
All respiring cells produce acid (H+) which must ultimately be vented into the blood stream. Metabolic rate and cell-capillary distances can vary within a tissue. In addition, H+ ions diffuse very slowly in the presence of buffers, particularly high-molecular-weight proteins. Consequently, gradients of intra- and extracellular pH (pHi and pHe) can form, with acid accumulating at the tissue-core. Since H+ ions are key modulators of virtually all biochemical reactions, acid-displacements of pHi can have a major impact of cell function and growth, and may even trigger cell death. In adequately-perfused tissue, diffusional distances are sufficiently small to maintain pH uniformity, albeit shallow pH gradients. If capillary perfusion fails (e.g. in ischaemia) or is inadequate in relation to the metabolic rate (e.g. in cancer), pH gradients may become large and may be accompanied by pockets of hypoxia. This can lead to regional loss of function. Tumours can grow and respire at a rate that would predict considerable core-acidosis. Nonetheless, tumours can maintain integrity and thrive. Mechanisms of spatial pHi regulation across 3-D structures are not known. Pilot data suggests that three components may play a role in coordinating pHi across large cancer growths. These are (i) transmembrane flux of HCO3-, a mobile buffer, on secondary-active transporters (ii) facilitation of CO2 removal by extracellular-facing carbonic anhydrase (e.g. CA9), an enzyme and (iii) attainment of a pHi-syncitium by dissipating pHi non-uniformity through gap junctions, i.e. inter-cellular channels. The importance of these mechanisms in regulating pHi spatially will be studied in unvascularised, 3-D clusters of cells ( spheroids ) grown from tumour-derived cells that have been genetically-modified to express different combinations of proteins. The beneficial pH-unifying mechanisms operating in cancer may be targets for anti-cancer therapy. Conversely, an understanding of these adaptations can be helpful in identifying strategies to salvage other tissue such as the myocardium from ischaemic damage.